ARCT (Architecture Test)

"In response to increasing environmental improvement targets and fierce civil aviation marketplace competition, Rolls-Royce has responded by pioneering a revolutionary new UltraFan engine architecture, designed to deliver required power in the most efficient way.

The ARCT project will de-risk new measurement technology and instrumentation hardware for an UltraFan demonstrator and confirm the demonstrator as a viable experimental asset for ground based testing in the UK and established a baseline for future applications.

Project cost is £26.3m for which £13.1m of grant funding is being requested. The project duration is 33 months, starting in August 2018 and completes April 2021.

."